6-minute EV

Electric vehicles are great -- but they take time to charge up. A typical overnight charge takes 6-10 hours, whilst the very fastest state-of-the-art EV charges take between 30-45 minutes to complete. We will develop a revolutionary electric vehicle battery and install into an appropriately modified demonstration electric vehicle, and also develop and build a prototype innovative charging post system capable of charging from flat to full in just 6-minutes.

The project will produce a practical demonstration of an ultra-rapidly chargeable EV with the charging infrastructure capable of delivering the levels of power required, safely and reliably. A successful outcome to this R&D programme will deliver the following:

* A novel high-current battery design capable of charging from flat to full in 6-minutes.
* A rapid DC charger that is scalable to provide up to 1MW charging
* An electric vehicle retrofitted with the new battery, that can be completely charged in 6-minutes
* One or more patent applications

This project is focusing on 'final mile' journeys, both for goods and people. By 'final mile' we're referring to short journeys of just a few miles, such as an Amazon home-based worker delivering small packages within their locality; a Deliveroo driver delivering groceries and takeaways within their neighbourhood; or a commuter driving the few miles to their workplace.

COVID-19 has highlighted the need to quickly respond to this demand, both with goods deliveries and for people. Final mile home delivery has been transformed by the pandemic, with enormous demand that industry has struggled to respond to. The pandemic has also created a huge fear of public transport, meaning more people are reverting to private car use. By and large, the vehicles used for this extra activity are conventional diesel or petrol vehicles, with EVs discounted either because there is no facility to recharge them or their inability to be used 24/7 due to their need for long recharge times.

We are creating the technology ecosystem with battery development, vehicle integration and charging technology that allows electric vehicles to be recharged ultra-rapidly so they can be used at a moment's notice and operational 24/7\.